Cyber-Physical Early Warning System (CPEWS)

Connected and Autonomous Vehicles (CAVs) are critically dependent on a range of software components that underpin connectivity and control on the vehicular platform. As such CAVs and associated transport infrastructure are vulnerable to cyber attacks that seek to disrupt and damage operations. A number of recent attacks on CAVs demonstrate the need for a cyber-physical monitoring system that is able to detect for suspicious and potentially threatening activity on cyber and physical components on CAV and associated platforms. Health and usage monitoring systems, alongside telematics and diagnostics interfaces, provide for a rich source of operational and behavioural datasets on such platforms. CyberOwl proposes a cyber-physical early warning system for CAVs and associated infrastructure to provide real-time protective monitoring detecting potential cyber security and functional safety violations. This will have extensions in application to other modes of ground transport including rail and freight and logistics service providers, and associated infrastructure including roadside units (RSUs) (such as gantries) and telecommunication service providers.